Leadership Dynamics in Social Movements: Examining the Impact on Collective Action Framing and Mobilisation Strategies

The proposed PhD study seeks to address a significant gap
in social movement theory by exploring the nuanced
relationship between leadership changes and the evolution
of collective action frames within the Nation of Islam (NOI).
The research focuses on leaders such as Elijah Muhammad,
Malcolm X, Louis Farrakhan, and Warith Deen Mohammed,
examining their distinct roles and the impact of their
leadership on framing strategies and mobilisation
outcomes. The study employs a mixed-methods research
design, incorporating archival research, discourse analysis,
and interviews to triangulate evidence and discern the
contributions of structural context, leadership agency, and
organisational changes to framing evolution. By adopting
both most-similar and most-different comparison
approaches, the research aims to isolate key variables and
enhance the understanding of how leadership dynamics
shape framing processes. The proposed study not only
contributes to the field of social movement theory but also
sheds light on the active role of leaders in framing
dynamics, emphasizing the need to move beyond the
structural bias prevalent in existing literature. Under the
mentorship of Professor Jeroen Gunning at King's College
London, the study aims to make significant strides in frame
analysis, particularly concerning leadership, offering
valuable insights into the complex interplay between
leadership changes, framing strategies, and mobilisation
outcomes within social movements.